BioBlend: Agri-Pulp Composites for High Performance Moulded Fibre Packaging

This project explores the use of agricultural residues to create new recyclable fibre materials for moulded-fibre packaging. By combining onion-skin waste with wheat straw using energy-efficient processing, the project aims to improve packaging performance while reducing reliance on virgin wood pulp. The work supports circular economy principles and the development of sustainable UK-based packaging materials.